Targeting Lung Cancer's 'Safe Space' with Novel p21 Peptides

p21 is a CDK inhibitor protein that can promote quiescence in Non-Small Cell Lung Cancer (NSCLC). Blocking p21 function in NSCLC cells leads to increased spontaneous cell death, increased sensitivity to chemotherapy and decreased frequency of clonal regrowth. The aim of this project is to generate p21-blocking peptides to block p21 function in NSCLC to improve patient outcomes.